A bioinspired robot for extreme natural environments

Extreme natural environments such as desert and arid terrain, volcanic environments and extraplanetary environments (Lunar, Martian, Venusian) present some of the harshest conditions for robotic missions. These environments are characterised by their unstructured, abrasive and unstable terrain, extreme temperatures, corrosive atmospheres and electromagnetic and cosmic radiation. Due to the dangerous conditions and usually remote locations, tasks such as collecting scientific data and environmental monitoring are better suited for robots to complete. Other tasks such as disaster response in volcanic regions and demining will also benefit from robotic assistance. These challenges highlight the need for innovative solutions, and this project proposes a bioinspired approach to develop a robot capable of navigating and performing tasks in such demanding terrains.